Bournemouth University and Bluestar Software Limited KTP 22_23 R2

To develop novel AI solutions for law enforcement agencies to automatically assess the value of evidential material to assist in the investigative process and improve the detection of crime. Extend the capability to derive risk and predictive modelling to shape resource planning and deployment.